Studies of ice nucleation and its implications in Earth's atmosphere

This project is focussed on understanding mixed-phase clouds and how the ice phase developed by interacting with turbulence. There are 3 strands of research: modelling time-dependent clouds to understand the role of slow-stochastic nucleation vs the recycling of ice nucleating particles within circulating air patterns. The measurement of ice nucleation using a new cold stage and other related lab studies and a measurement campaign to back up the modelling studies.